Manchester Metropolitan University and Quick Controls Limited

To develop innovative, web-enabled, multimedia educational products based on cutting-edge, contectualised interdisciplinary research aimed at acheiving step-change improvements in learner outcomes.